Hydrate Mate

Design & Engineering of a externally fitted electronic 'fuel gauge" for hydration packs. It will attach to any brand and size hydration pack and will send details of the amount of liquid left in the pack via blue tooth to a specially designed App for smart phones.